Teesside University and Enginuity KTP 22_23 R1

To develop and embed a skills-based data science driven Workforce Planning Toolkit for the Engineering and Manufacturing Sector, in order to create a skills foresighting service which will identify and respond to future technical skills requirements within the sector.